An investigation into YB-1 and its role in tumour progression in medulloblastoma.

Medulloblastoma is the most frequent malignant childhood brain tumour. Tumours commonly
disseminate; one-third of medulloblastoma cases display metastatic disease at diagnosis and the
majority of patients exhibitmetastases at relapse.Whilst long term survival rates amongst averagerisk
patients have significantly improved in recent years, outcome for high- and very high-risk
patients with metastatic and recurrent disease remains invariably poorer. Clearly, new treatment
options are required to improve survival rates and reduce the life-long cognitive and functional
complications associated with current therapies.
ATP Binding Cassette (ABC) transporters are highly expressed in numerous cancers, where they
confer multi-drug resistance in malignant cells. ATP binding cassette subfamily B member 1
(ABCB1) expression correlates with high-risk medulloblastoma and is known to efflux a number of
chemotherapeutics currently used in medulloblastoma treatment protocols. Y-box binding protein
1 (YB-1) represents a potential regulator of the ABCB1 gene. Correlation between YB-1 nuclear
expression and ABCB1 expression has been demonstrated in several cancers and depletion of
YB-1 is associated with reduced activity of the ABCB1 gene. YB-1 is also over-expressed in
numerous cancers, with elevated nuclear expression frequently associated with poor prognosis.
Although well researched in other cancers, very little is known about the role of YB-1 in
medulloblastoma. In the first year of this project, I have investigated YB-1 expression in
medulloblastoma and found YB-1 to be expressed at both mRNA and protein level in all
medulloblastoma subgroups. For the first time, cellular localisation of YB-1 inmedulloblastoma has
been explored and YB-1 and pYB-1(S102) detected in both nuclear and cytoplasmic subcellular
compartments in a range of Group 3, 4 and Sonic Hedgehog (SHH) derived cell lines. Further to
this, treatment with chemotherapeutic and ABCB1 substrate vincristine was found to promote
nuclear localisation of YB-1 in SHH cell line DAOY. Finally, utilising chromatin immunoprecipitation
(ChIP) analysis, we have shown that YB-1 binds to an inverted CCAAT box in the ABCB1 promoter,
suggesting that YB-1 may represent a novel regulator of the ABCB1 gene in medulloblastoma.
Although further experiments are required, these findings identify YB-1 as a compelling target for
further research into drug resistance in medulloblastoma.